Enacting the Past: Stories from the Colony to the Tatras

This project follows on from the work of the Heritage Legacies Project, the Bennachie Landscapes Project and work with All Our Stories community heritage projects across Scotland. It aims to widen the range of people engaged in learning about and contributing to the local heritage in north east Scotland, particularly those who have previously been excluded such as young Scottish Travellers and members of the Polish community. Returning to the site of the Colony settlement on the slopes of Bennachie, this project moves beyond a focus on material histories to include the performance and creation of stories, song and drama as ways of engaging with lived heritage.

Potential impact
All of the activities in this proposal support impact and public engagement. Both community participants and members of the University team will be beneficiaries of the proposed activities. One of the key outcomes of the activities in this proposal will be the embodied knowledge and understanding of the tangible and intangible heritage around Bennachie through field visits, drama, story and song by members if the project team and partner community groups. Distinctively, this knowledge will reflect a wider cultural and linguistic diversity than previous related projects. It is sustainable knowledge that will be carried with participants into their everyday practices of heritage whether as a volunteer, educator or professional in the heritage field. This will be ensured by the workshop series that will draw together other local people with an interest in cultural and material heritage to participate and learn from each other. The activities will also lead to the production of material outputs for both locals and visitors to the region, including the situated drama and Polish materials for the Bailies of Bennachie app. The Polish-Scottish Song and Story Group will develop new work for recording and performance which will become a lasting part of their repertoire. Likewise the Young Travellers' work will also be performed, recorded and then curated by the Elphinstone Institute as part of their archive of living tradition bearers. Through the process of collaborative working members of the University team will develop a richer understanding of the effects of articulating the activities of community groups with very different approaches to and expertise in the cultural heritage of Aberdeenshire. The process of participation and outcomes of activities will inform future planned research in community heritage across disciplines and directly inform the development of course materials for University Programmes.

The University of Aberdeen has a serious commitment to ensuring research impact by embedding support for academics to develop public engagement with research activities. This is in line with the Concordat and Manifesto for Engaging the Public with Research, and is enabled by the University's Public Engagement and Researcher Development Units, which were awarded two national prizes by ARMA in 2015, (www.abdn.ac.uk/engage/about/index.php). The University hosts a number of public festivals including the May Festival, Being Human festival and the Festival of Social Science and the Elphinstone Institute also hosts a wide range of public events, such as traveller run events, the Ballad Bus and radio broadcasts for the local community radio station SHMU through which the work of the project can be shared with wider audiences.